Massively Parallel Sanger Sequencing by Duplex Melting

Small differences in the genome sequence (genetic make-up) underlie different degrees of susceptibility to disease and drug response between individuals. The DNA sequencing technology required to access these differences is currently too slow and costly to apply to human DNA sequencing on a routine basis. New methods are needed which will reduce the cost by several orders of magnitude to ~$1000. This challenge is the basis of the innovation proposed for funding. We will develop a novel ultra- fast, ultra- low cost technology entitled with the aim of bringing sequencing of whole human genomes into routine practice both in the research laboratory and in medical practice. The specific aim of the project will be to furnish proof of concept of this technology within 12 months.

Technical abstract
Small differences in genome sequence underlie different degrees of susceptibility to disease and drug response between individuals. Sequencing of an individual's DNA is the most direct and comprehensive way to characterise genetic variation. But at current costs in excess of USD 10 millions this remains prohibitively expensive for routine use. We propose to develop a tool for ultra-low cost ultra-high throughput sequencing by making the Sanger chain termination approach suitable for application on surfaces and hence massive parallelization. We propose to do this by resolving the library of Sanger reaction products by a physical property other than their electrophoretic behaviour on a gel. Our first objective will be demonstrating the biochemistry necessary for the generation of a surface-attached Sanger sequencing extension library. Our second objective will be to determine whether the physical properties we investigate behave as predicted and whether single base differences in length can be differentiated in a robust manner.There is a cost advantage of the proposed approach over other emerging short-read methods such as sequencing-by-synthesis, in that Sanger extension products are generated in one single reaction and the read-off process requires no additional reagents. Success in the proposed study will help bring resequencing of whole human genomes into routine practice and will extend the applicability of sequencing technology to a wide range of applications.